Personalised Preferences Profile (3Ps)

The key aim of the Personalised Preference Profile (3Ps) project is to better detect the
interests/preferences of learners with Severe Learning Difficulties (SLD) and Profound and
Multiple Learning Disabilities (PMLD) and provide the ability to create personalised content
that is automatically and dynamically tailored to them.
It can be a hugely complex task to find out what stimulates children with SLD/PMLD. This
project uses a novel technical approach to detect the child’s interaction with content and
couples this with real time & off-line data analytics to tailor the experience to their interests.
This provides a unique market opportunity and innovation based upon:
1) Creating an authoring tool that can be used by teachers to create educational self-tailoring
content for learners with PMLD from fixed and authored content. Specific visual and sensory
content packs will be created and the tool will be available on any online computer/tablet
device.
2) Creating an application that presents the content generated and analyses feedback from the
individual user’s interaction with it (via eye tracking – a technology already used in ITL’s
product offering) to detect what is of interest. This will drive the real time content tailoring for
individual users and the longer term tailoring in the authoring tool.
3) Research into how virtual reality technologies (e.g. headsets, sensory room software) might
in the future be able to be integrated with this application and learning process.
If the application can be successfully developed then its impact to learners and teachers will
be:
1) The ability to build up learning interests and preferences/personalised profiles for
individual learners and produce student friendly reports that can form the foundation of a
communication passport.
2) Information that allows teachers, guardians and designers to create focused learning
content that provides more engagement resulting in the learning experience being enhanced